Supporting The Gym Sector Recovery Through Human Powered Clean Energy Generation

Microgeneration is small-scale energy generation up to 50kW and is key to helping gyms decarbonise their businesses in line with the Government's Clean Energy Strategy and 2050 carbon net-zero ambition. Energym is putting microgeneration technology into gym equipment to harness human power as a renewable energy source. While generators have been attached to static bicycles and rowing machines before, the full energy-generating potential is yet to be achieved. The technology that already exists is good but improved efficiency means more energy generated per session and therefore, more energy available for the gym to use. One big advantage of this is that gyms can massively off-set their energy costs. Additionally, focus on cardio equipment has meant that no one has yet harnessed energy from fixed-weight machines and free-weights. By filling that gap, we will help gyms generate enough power to run their businesses in a way that not only benefits the environment and their members but their bottom line, too.